CultureLab

The focus of the proposed CultureLab activity is on accessibility and understanding: making physical collections available, providing additional information on context and materiality, and digitisation. It will provide a flexible series of networked spaces in which information exchange, experimentation, collaboration, and data delivery and examination is encouraged, in order to further research goals both within the University of Edinburgh and beyond.
Within the University, the CultureLab approach will allow the Library and University Collections Division's Centre for Research Collections (CRC) to develop deeper links with academic partners in the College of Arts, Humanities and Social Sciences wide array of schools, including the Edinburgh College of Art, the School of Language, Literatures and Culture, the School of History, Classics and Archaeology, and the Centre for Data, Culture and Society. Additionally, Edinburgh has positioned itself as the "Data Capital of Europe" through data-driven innovation. The University of Edinburgh's unique CultureLab approach to placing our collections at the heart of these conversations will not only allow us to more richly explore our past, but also position us to influence a future where data-driven research finds natural intersections with our shared cultural heritage.

Conservation will be at the core of the CultureLab, in order to ensure the preservation, conservation and restoration of those materials maintained for the use of the educational and research community the library serves. The spaces will not only offer enhanced capability to carry out this work but also a range of upgraded equipment that will increase the scope of techniques available. In terms of resources, the Culture Lab will be equipped with resources that will enable material analysis of collections, through the use of Raman spectroscopy and additional mapping for X-ray fluorescence (XRF) spectroscopy to probe the chemical composition of materials, as well as a range of 3D scanning tools, including a robotic arm for large scale items, to enhance documentation, metrology, understanding of construction, and object manipulation and access. Finally, the introduction of Reflectance Transformation Imaging (RTI) for multispectral imaging will enable interactive raking light imaging for detailed research and surface modelling of a range of collections materials.